Social Media Agent Coordination

The
Social Media market is large and forecast to continue growing fast from 3.1 billion
enterprise and media accounts today to 4.9 billion in 2016 (The Radicati Group, Palo Alto,
“Social Media Market, 2012-2016”). The largest players such as Twitter, Facebook, Google
and LinkedIn are focused on establishing the dominant Social Media channel, and have little
incentive to provide effective cross-channel capability.
This creates a gap in the market, which the likes of HootSuite, Sendible and Buffer have
moved into. These services allow many Social Media coordinators to author and schedule
updates across many channels in one place, but they fail to address the workflow of the agents
that these coordinators need to reinforce their updates by liking, retweeting etc.. This failure
to address the social universe in a social way leads to a huge loss in productivity.
For example, one SME we know employs a marketing firm to ensure a steady flow of updates
across all their Social Media channel properties, and asks its staff to support all these updates
through their personal channel accounts. If they did so using current systems, it would take
nearly 100 man hours / day. In practice the staff simply do not have time. They could hand
direct control of their accounts over to the coordinator, but then they would lose their
discretion about which posts to support. The result is an expensive ongoing failure.
To solve this problem the needs of the agents have to be properly addressed. By boosting their
productivity the goals of the coordinators become achievable.
Drawing on our deep experience of online collaboration systems, we will define, develop and
deliver a service that fulfils these needs. In doing so, we will also let the coordinators
dramatically enlarge their agent community to further boost their Social Media presence. The
simultaneous improvements to agent productivity and coordinator reach will create a dramatic
improvement in realized value for all participants.